Speech Separation in Noisy Reverberant Acoustic Environments

The field of automatic speech recognition (ASR) has seen significant advancements in recent years due to a combination of the development of more advanced deep neural network models as well as the computational power necessary to train them. One area that still presents a significant challenge is in the transcription of meetings involving multiple speakers in real world settings, which are often noisy, reverberant and where the number of speakers and their location changes. Not only is the conversational environment challenging, but also the fact that recording of voices in these settings poses issues. Multiple microphones or microphone arrays are commonly used, but these may be situated a fair distance away from the speakers which in turn leads to a degraded signal to noise ratio. For this reason meeting transcription tends to require additional stages of processing, many of which are not required for simpler ASR tasks. One of these stages is the preprocessing of audio data, often involving a combination of signal processing and machine learning techniques to denoise and beamform the audio from microphone arrays. As no device is capturing audio from the speaker alone, speaker diarisation needs to be included in the systems which also then makes it possible to adapt ASR models to the specific acoustic conditions and the speaker in their present location. Speech in meetings has additional complexities - it is conversational and thereby language complexity is increased. This also has implications on the acoustics, speakers talk concurrently and give backchannel signals. The speaking style is much more varied and is adjusted according to the conversational situation. It is also influenced by the conversation partners and the topic and location of the meeting. All of these qualities require a meeting transcription system to be highly adaptive and flexible.

The main focus of this project is on improving ASR technology for doctor-patient meetings in a healthcare setting. The challenges for these types of meetings are unique. For example,
the environment where recordings take place may have hard surfaces leading to very reverberant speech signals. One can also not assume that recording microphones are in fixed places or even well located in relation to the speakers. While moving speakers occur in other meeting scenarios, one can expect this to be present more often here. The impulse response of a particular acoustic environment not only changes from room to room but also varies depending on where within the room speakers are in relation to microphones. Beyond acoustic challenges large amounts of data for doctor's speech might be available, whereas data from individual patients will be sparse. This poses a challenge for commonly used adaptation techniques in ASR, in particular if speakers with non-standard speech are present - something that can be expected in health settings. Overall the type and content of language is expected to be very specific to the healthcare domain. All of these unique attributes have an impact on ASR performance and can severely reduce the accuracy of outputs.

The aim for this project will be to improve upon existing ASR technology by examining some of the areas outlined. Particular areas of interest for advancing this technology will be on improving microphone array recording techniques and adaptation methods that address the specific properties found in real recordings. It is expected that any techniques developed will have to be highly adaptive to the recording settings. Further exploration will include investigation into the suitability of standard ASR metrics for assessing performance for users.